University of Strathclyde and SP Distribution plc

To develop the capability and knowledge to implement a strategic change in how innovation is applied and handled; to create a cultural change, accelerate the implementation of new innovations and increase value to customers.